Priority.you Feasibility Study

"With the support of Innovate UK, Priority Digital Health will carry out a feasibility study for a digitial screening and demand-management tool, to enable GP practices to triage patients into -- or out of -- practices safely and effectively according to need.

While acting as a gatekeeper for appointment bookings, **_priority.you_** will not be designed to turn people away. For those who could be supported elsewhere, it will offer a range of targeted self-care, social prescribing and community healthcare services as alternative options.

Throughout the study, we aim to analyse and evaluate the project's potential. This will be achieved by uncovering the potential strengths, weaknesses, opportunities and threats for **priority.you**, as well as identifying resources needed and the prospects for success. We will look to collaborate with GP surgeries, CCGs and research organisations, before conducting a subsequent larger demonstration project."